Assessing the systematic uncertainties influencing weak gravitational lensing of 21cm emission for galaxies

This will involve studies of cosmological hydrodynamical simulations, playing leading roles in the development of the state-of-the-art EAGLE and BAHAMAS suites. They will develop a broad range of algorithms aimed at the production of "sky maps" in a range of wavebands appropriate for the interpretation of key observables, to help interpret existing observational surveys and guide future observational strategies. These must be massively-parallel and capable of accommodating datasets comprising billions of resolution elements, each described by multiple variables. The student will have access to Tier-1 HPC facilities via membership of the Virgo Consortium for Cosmological Supercomputer Simulations and collaboration with the Hartree centre. A particularly interesting element of the necessary techniques, e.g. ray-tracing, is their suitably for parallelisation on new computational architectures. This element has already been investigated by LBDN researchers as a result of a similar issue being identified through work with the European Centre for Medium-term Weather Forecasting.